Edinburgh Napier University and ZoneFox Holdings Limited

To develop and incorporate effective information visualisation tools for generating insight through visual exploration and discovery of relationships in customers’ business data.